Sheffield Hallam University and Guildhawk Limited

To develop an innovative digital platform that will support the transparent management of the next generation of gig-economy contractors. This will use cloud based technologies, advanced process automation, enhanced security and user experience design.